An innovative all-optical network switch that delivers faster and more sustainable data networking infrastructure.

Finchetto is a UK-based photonic computation SME.

Data centres account for around 2% of global electricity consumption, and usage is growing rapidly, with a 10-fold increase expected by 2050\. Almost a quarter of this energy use is attributable to network switches. The current world-leading switches are coupled with optical transceivers to improve data processing speed. However, delays occur in optoelectrical conversion, and the high-energy requirements contribute significantly to global emissions. Switch energy consumption can be reduced by 90% by eliminating this optoelectrical conversion. Addressing this problem would reduce CO2e by 256M tonnes and reduce data centre running costs by around £265B.

Finchetto is developing a faster, lower-energy, all-optical network switch that replaces existing state-of-the-art optoelectronic switches to deliver faster and more sustainable data networking infrastructure. The solution can reduce data centre switch energy consumption by up to 90%, saving an estimated 10 MT of CO2e in the UK. This represents 5% of the entire UK carbon reduction target for 2032 as outlined in the government's 10-Point Plan.

By adopting Finchetto's product, data centre customers can reduce costs, reduce emissions, and provide performance improvements to end-users that increase competitive advantage. Finchetto will enable faster, more sustainable computation using light. By improving compute performance, AI models can manipulate larger datasets which will deliver data insights for advances in such areas as healthcare and vehicle safety.